Mechanistic and Structural insights of interaction of beta-lactam inhibitors of multiple Ldts.

L,D-Transpeptidases are sporadically distributed in bacteria, and where present, mostly possess non-essential functions in peptidoglycan biosynthesis. Exceptions include Mycobacterium tuberculosis, M. abscessus and Clostridium difficile, where L,Dtranspeptidases have essential roles in peptidoglycan formation. The essential L,D-transpeptidase LdtMt2 in M. tuberculosis, which forms 3-3 cross-links in peptidoglycan, has been established as a promising target in developing TB
therapies in both mouse model and patient treatment. Faropenem, reportedly the strongest inhibitor of LdtMt2, fragments upon reaction with an active site cysteine residue to form a stable acyl-enzyme complex. Recently, we observed gradual fragmentation of ampicillin and oxacillin via scission of C5-C6 bond, following acylation of LdtMt2. This mechanism is not typical for the nucleophilic serine D,Dtranspeptidases. The S70C variant of the serine beta lactamase OXA-48 was also found to catalyse the analogous fragmentation of ampicillin and ticarcillin, which was not observed for wild-type OXA-48. We believe these differences originate from the different properties of the corresponding thioester and ester acyl-enzyme complex intermediates. We aim to investigate these fragmentations via mass spectrometry, NMR and X-ray crystallographic studies to probe the mechanistic differences of Cys and Ser nucleophiles and the associated inhibitor fragmentation. These data may allow for the design of new inhibitors that are liable to fragment and form a stable acyl-enzyme complex with LdtMt2.